Mucosal immunity

Technical abstract
The gut mucosal immune system displays a number of unique features, which pose challenges for induction of immunity against mucosal pathogens. We aim to enhance understanding of the mechanisms employed by pathogens to colonise the gastro-intestinal epithelium and the pathogen-induced changes in the gut epithelium which promote induction of an immune response. The overall aim of this theme is to understand immune processes within the gut mucosa, particularly with respect to pathogens that colonise the mucosal surface. Also, we aim to gain a better understanding of regulatory immune processes that ensure the maintenance of homeostasis in the gut. The work will focus, firstly, on the interaction of the organisms with the gut epithelium in relation to their ability to colonise and to induce immune responses. Secondly, the role of effector immune cells and their interactions with gut epithelial cells in mediating immunity will be investigated. The objectives are: To characterise the immune cell populations of mucosal sites (especially gut and lung) in model organisms and major livestock species. To investigate the factors underlying the tropism of E. coli O157:H7 for the terminal rectum of cattle. To understand the mechanisms by which enteric pathogens modulate immune responses.